University of Plymouth and Advanced Development & Safety Laboratories Limited

To develop and embed a scientific method to certify the purity and quality of Cannabidiol to ensure it is a clean and safe ingredient to be used in the development of new innovative nanotechnology-based formulations. To enable improvements in stability, shelf life and enhance health benefits.